QuESTran: Quantum Sensing for Transport Platform Integrity

**QuESTran** is a quantum-sensing technology built and customised on the **Thinking Value Chain (TVC)** --- aLL-i @ MoveO Ltd's unified engineering ecosystem that fuses **AI orchestration, quantum-informed sensing, digital-twin simulation, and blockchain-secured lifecycle assurance**. It defines how transport platforms can achieve real-time integrity, traceability, and predictive maintenance with measurable assurance.

Rather than a conceptual study, QuESTran is a feasibility-stage implementation of the **Quantum Sensing Navigator (QSN)** operating through six **Virtual Quantum Sensors (VQS-6)**. Each virtual sensor models a core quantum-mechanical phenomenon --- tunnelling, spin coherence, Coulomb blockade, phonon superposition, photon entanglement, and harmonic quantisation --- to monitor strain, vibration, magnetic, electric, thermal, and optical behaviour at sub-atomic precision.

Within the **TVC architecture**, QSN-VQS-6 functions as a digital-physical navigator. It continuously interprets data from virtualised sensors embedded in **digital-twin environments** of electric-vehicle and rail components. These quantum-enhanced data streams are verified by **physics-aware AI filters (FAE/FVAE)** that quantify uncertainty, validate coherence, and maintain fidelity against the governing equations of quantum mechanics. Once validated, all data and model states are immutably written to **K-Ledger(tm)**, the blockchain trust fabric of the ecosystem, creating a regulator-ready chain of evidence for every inspection event.

This approach enables QuESTran to detect early-stage fatigue, delamination, or electrical degradation that classical non-destructive testing methods cannot resolve. Integrated with digital twins, it supports **predictive maintenance, circular lifecycle tracking, and transparent auditability** --- enabling real-time navigation of engineering integrity.

During this three-month feasibility phase, QuESTran will:
• Define operational and physics-based requirements for applying quantum sensing in transport integrity monitoring.
• Integrate the VQS-6 framework into representative EV and rail digital-twin environments.
• Quantify improvements in detection fidelity relative to current NDT benchmarks.
• Deliver a validated architecture and business case to guide Phase 2 prototyping and pilot deployment.

By embedding QSN-VQS-6 within the AI-governed feedback loop of the **Thinking Value Chain**, QuESTran converts quantum-mechanical interactions into continuously validated engineering knowledge --- linking every measurement, model, and decision through blockchain-secured trust. It transforms sensing into assurance and establishes a foundation for **quantum-governed transport resilience** across the UK.